Electrochemical and Paper-microfluidics detection for monitoring water disinfection

This PhD opportunity provides the researcher with exposure to working in a large multi-disciplinary project as part of a wider team. The area of research is a rapidly growing area of national importance, and the candidate will have the opportunity to engage with both world-class academic and industry, therefore, it is anticipated that this PhD would allow the successful candidate to pursue an exciting career upon completion. The PhD research may also travel to the collaborator for secondment.